Material-Code-Stack: Conserving Born-Digital Objects and their Infrastructures

How can museums maintain the infrastructures supporting born-digital objects in their collections
and, in turn, conserve these objects considering their external dependencies? In the conservation of
born-digital objects such as web artefacts, software and other computer-based media, substantial
efforts have been made to mitigate the risks of obsolescence (Falcão 2011-12) and manage change
once these industrial components do, inevitably, become unsupported (Engel & Phillips 2019;
Laurenson 2006). However, the conservation of various infrastructures that underpin, but are
fundamentally external to, these objects remains poorly understood, making their inter-relational
identity difficult to sustain in the museum environment. My research project fills this gap by
addressing the conservation needs of born-digital objects not only in terms of their material body
and encoded environment, components which are most often subject to intervention (Guez et al.
2017; Rechert et al. 2013-2017), but also their technological and knowledge infrastructures, or their
"stack"-a term originally used in computing to denote the infrastructural layers supporting the
execution of software. Operating at the intersection of technical art history, conservation and media
archaeology, my research will (1) develop a theoretical framework on the "stack" as a support
system that combines proprietary technology and its communities of users; (2) expand on existing
software-based art conservation techniques-including code migration, reverse engineering,
decompilation, disk imaging and emulation/virtualisation-using the above framework; (3) apply
and evaluate these critically informed techniques based on four case studies from the Victoria &